Factors affecting transmission of foot-and-mouth disease virus

Technical abstract
The project is concerned with factors affecting the spread of highly contagious viruses of pigs and ruminants. The focus is on aerosol spread and vaccine-induced protection in relation to foot-and-mouth disease virus. It will exploit our potential to study viruses in their natural hosts and the unique large animal facilities at IAH-Pirbright will be used to investigate the contribution of aerosols, including resuspended fomites, to viral transmission. This will involve the development and investigation of experimental models for measuring aerosol release and infection and laboratory techniques for tracking virus. Close links with mathematical biologists and the UK Meteorological Office will help to model spread dynamics and to identify critical control points for preventing disease transmission through management practices and application of vaccines.